Multiplicative Structure of Tropical Matrix Algebra

Tropical algebra (also known as max-plus algebra) is the linear algebra of the real numbers when equipped with the binary operations of addition and maximum. It has applications in numerous areas of pure mathematics, applied mathematics, computer science and control engineering. An important aspect of tropical algebra is the algebraic structure of tropical matrices under multiplication, but so far there has been little systematic study of this topic. The research seeks to understand the abstract algebraic (semigroup-theoretic and group-theoretic) structure of the tropical matrices under multiplication, and in particular the semigroup of all n-by-n tropical matrices. As part of the research, we will implement a package for performing computations in tropical algebra using the GAP computer algebra system. Our research will also be informed by an examination of the possible applications.